University College of Estate Management and The King's Foundation KTP 23_24 R1

To develop and operate Regional Building Hubs, a digital identity marketplace that connects the regional construction supply chain with developers/landowners, and accredits organisations that truly enact positive change, in the delivery of sustainable developments.